Pathogen diversity, host specificity and virulence

Technical abstract
This project will examine the diversity of pathogen populations and identify factors that contribute to virulence and host tropism, define their mode of action and use this knowledge to develop strategies to detect, treat and prevent infections.